Imperial College of Science, Technology and Medicine and Tangi0 Limited KTP 24_25_R2

To embed cutting-edge knowledge of FPGA design and optimisation to deliver an innovative IoT (Internet of Things) hub chip to provide a sustainable, high-performance, energy-efficient, and customisable solution for diverse IoT applications including smart cities, AI Hub, and industrial automation.